A highly efficient, cost-effective syngas and emissions filtration platform technology for cleaner energy

Smart Separations is developing a proprietary microfilter technology that can be easily tailored to suit many

different needs by varying the pore size in a controlled manner. The regularity of the pore size is a unique

selling point in many different markets and applications. New filters based on this technology are highly

innovative and potentially highly commercially disruptive.

The energy industry is suffering from out-dated processes to clean, purify and filter their exhaust fumes. With

this award, the SSL technology will be used to develop filters for particulate removal in energy generating

applications such as incineration, gasification and power generation; resulting in lower energy costs and

cleaner emissions. The excellent chemical and thermal resistance of SSL’s filters are well suited to applications

in both syngas and flue emissions treatment. It is also possible to integrate particulate and chemical removal

into a single multifunctional system, so infrastructure and running costs can be dramatically reduced.